Next Generation 3D Interdigitated Semi-Artificial Photosynthetic Systems

This Marie Curie Postdoctoral Fellowship project aims to deliver breakthrough semi-artificial photosynthetic devices for renewable sunlight harvesting by developing novel 3D interdigitated biophotovoltiac systems for efficient bioelectricity production. Firstly, high-performance 3D-bioanodes and cathodes will be co-developed together to enable 3D interdigitation. Secondly, methods to generate controlled cell-electrode interfaces on 3D electrodes will be developed with the help of cutting-edge bio-plotting techniques. Thirdly, several 3D-interdigitated BPV systems (with different levels of risk) will be systematically designed and tested for overall solar-to-power conversion. It is expected that this uniquely rational and wholistic approach to biohybrid device design will deliver systems that can reach calculatearie Curie Postdoctoral Fellowship project aims to deliver breakthrough semi-artificial photosynthetic devices for renewable sunlight harvesting by developing novel 3D interdigitated biophotovoltiac systems for efficient bioelectricity production. Firstly, high-performance 3D-bioanodes and cathodes will be co-developed together to enable 3D interdigitation. Secondly, methods to generate controlled cell-electrode interfaces on 3D electrodes will be developed with the help of cutting-edge bio-plotting techniques. Thirdly, several 3D-interdigitated BPV systems (with different levels of risk) will be systematically designed and tested for overall solar-to-power conversion. It is expected that this uniquely rational and wholistic approach to biohybrid device design will deliver systems that can reach calculated achievable power outputs (0.7-7.7 W m-2), which is comparable to that of commercial inorganic solar cell farms while outcompeting industrial biofuels. This research is an essential step in pushing biohybrids and semi-artificial photosynthetic systems beyond the realms of fundamental research, towards becoming a practical renewable energy generation strategy.